Development of Coated PCR Plates for Enhanced DNA Extraction

Arcis Biotechnology have developed a blend of surfactants which has been found to lyse cells to release the DNA and RNA and subsequently protect these fragile molecules for a number of hours. This has potential benefits in the field on diagnostic kits both on life sciences and molecular diagnostics and with further potential for point of care applications. Arcis are seeking TSB support to develop and manufacture prototypes of coated qPCR plates in order to proceed to the next stage of development to commercialise this exiting opportunity.